Gapguard

Gapguard is a new safety device which provides mechanical protection for floor apertures created by utility services. Our product replaces traditional kick plates which do not provide full mechanical protection. During the construction phase gapguard can also be used to provide a quicker and more reliable solution to plywood covers or scaffolding boards.Our system can be installed in minutes by anyone, to give full protection against falling objects. The highly visible colours provide advanced warning of the imminent trip hazard.Gapguard is made from recycled plastic, it is completely re-useable and the inserts can be cut to fit around services of any shape and size, making it a quick and cost effective solution.